Glasgow Caledonian University and Scottish Tourism Alliance

To develop strategic tourism marketing expertise to drive new approaches to co-ordinated marketing and social media into Scottish Tourism Alliance which will transfer through their network to enhance new tourism into the Scottish Heritage sector.